Developing quantum algorithms for practical applications

One of the most important areas of research needed to make quantum computers useful is developing practical quantum algorithms. There is a substantial body of knowledge about the theoretical capabilities of quantum algorithms, given ideal quantum computers, but this is quite far removed from what is needed to run on the real quantum computers being built today. This project will tackle some of the many open problems that stand in the way of using quantum computers to speed up scientific computing. Collaborating with computational scientists, to understand what their applications do, is a key aspect of the project. This includes teams of academics and postdocs in the ExCALIBUR project who are working on applications to fluid simulations (from weather forecasting to fusion) and materials simulations (from biomolecules to smart materials), and across the whole spectrum of scientific and engineering computing in the UK through the CCP http://www.ccp.ac.uk/node/20 (Collaborative Computational Projects) networks. As well as simulating quantum algorithms on classical HPC, we expect to test prototype algorithms on real quantum computer hardware, available through the National Quantum Computing Centre, and in collaboration with experimentalists at Strathclyde.